Spencer

A reusable plastic bottle which can save over 31 billion plastic bottles being thrown to landfill. This is the future of plastic bottles and the way we operate, which will help the Governments worldwide to hit their landfill environmental targets.